Cancer Research UK Studentship: Defining the function of genes in the immune system

Technical abstract
The B cell is a crucial component of the normal immune system, however its dysregulation can lead to certain types of leukaemia, lymphoma and myeloma. This project aims to establish the role of a gene called TIS11 in the regulation of cell death and differentiation (specialisation) in the B cell. The main focus will be the generation and analysis of a mouse model in which TIS11 is deleted in B cells. We will also test the effects of overexpression of TIS11 in cultured B cells.